Stability requirements for Volume Ignition

My project, "Stability Requirements for Volume Ignition," investigates an ignition scheme for use in inertially confined fuel. In Inertial Confinement Fusion (ICF), fusion is initiated by compressing a small fuel capsule to extreme densities and temperatures using intense energy sources such as high-powered lasers. Traditional central hotspot ignition aims to ignite the fuel at its centre, with the fusion reaction spreading outward. As only a small region needs to be ignited initially, a very high gain can be achieved; however, this approach is extremely sensitive to hydrodynamic instabilities. In contrast, volume ignition seeks to ignite the entire fuel mass simultaneously, resulting in a lower gain but potentially enhancing the robustness of the ignition process. With ICF being inherently pulsed, reliability is critical for making inertial fusion power plants viable on a commercial scale.